Pervasive Mobile Environmental Sensor Grids

This project is part of a collaborative eScience pilot project.Please see the corresponding application from Imperial College for the summary of the project